Project Title: Improved spatial localisation of ultrasonic scan data on physical assets

This project aims to address the problem of uncertainties caused by standard robotic localisation techniques by researching different external and internal localisation referencing techniques to register data and efficient techniques to handle their temporal evolution. We will consider SLAM based on cameras for external features and inspection data (ultrasound) for the acquisition of internal data. The project will build on the results of the feasibility study on the "stitching of ultrasonic phased array scan data" that was completed in 2021 and presented at the RCNDE annual review in 2022.